Innovative "Green" Propulsion Systems

The evaluation and development of UK low toxicity ("green") propellants, thruster, tank and propulsion architectures for future spacecraft and satellite missions.